The Politics of Women's Agency: Gender and Peacebuilding in post-conflict Nepal

My PhD research explored women's agency in the context of peacebuilding in Nepal, focusing on experiences of female ex-fighters and women activists. My research makes an original contribution to fields of Feminist International Relations and Peace and Conflict Studies by offering a new theoretical approach to women's agency in the context of peacebuilding. I do this by fusing feminist theories of agency and subaltern politics. Besides making a theoretical contribution my PhD also offers rich empirical insights into an under-studied case study of Nepal, drawing on extensive ethnographic fieldwork.

The fellowship is aimed at consolidating the scholarly and policy impact of my existing research as well as to act as a bridge to build a career as an independent researcher. Building upon my PhD, this fellowship aims to prepare for a 3-year long future research project that explores women's political agency in countries recovering from war via comparative study of Nepal and Peru. To achieve these aims the project is designed to deliver four main objectives.

First, to consolidate my scholarly contribution to the field of Feminist IR and Peace and Conflict Studies I will submit two journal articles to high-ranking journals and secure a publication contract for my manuscript. These publications aim to advance feminist- and critical peacebuilding literature by offering a postcolonial rethinking of women's agency and by addressing the case of Nepal. Second, to consolidate the policy impact of my research I will engage with policy practitioners in the field of gender and conflict/development. I aim to affect change in the understanding of the following key actors: women's NGOs, human rights NGOs, INGOs and UN agencies. I will organise a one-day workshop in Kathmandu to disseminate my findings and to elicit feedback, and then communicate these engagements back to key INGOs and donors in UK. I aim to broaden the impact of my findings by organising six workshops in three rural districts in Nepal, engaging women ex-fighters and women activists. The aim of these workshops, and the use of innovative methods (podcasts), is to create opportunities for the participants of my PhD research to comment on findings and to elicit feedback for my future project.

Third, I will seek funding for a 3-year long research project that explores a highly relevant yet under-researched comparison between Nepal and Peru. Both the Shining Path in Peru and the Maoist movement in Nepal mobilised women and propagated distinct gender ideologies (Yadav, 2016; Gayer, 2013). Further, both countries have witnessed mobilisation around enforced disappearances, with a strong presence of women in the movements (Robins, 2013; Friedman, 2017). The two case studies are ideal for studying the question of temporality due to the distinct time-frames of the conflicts and their different processes - military victory in Peru and negotiated peace process in Nepal. I aim to conduct a multi-sited ethnographic study to create new empirical insights into the under-researched case studies and to develop a unique approach to temporal dimensions of political agency. Fourth, I will develop a skill set that prepares me for the next stage of my career. Besides honing my skills in publishing, I aim to acquire skills in producing podcasts and enhance my language skills in Nepali and Spanish. This skill set combined with the new networks in Peru and the strengthening of my existing contacts in Nepal would put me in a very strong position to secure funding and to conduct an extensive, multi-sited research project in future